Clean Hybrid Alternative Marine Powertrain (CHAMP) 2

The International Maritime Organisation's (IMO) Greenhouse Gas study highlighted that maritime transportation emits around 940 million tonnes of CO2 annually and is responsible for around 2.5% of global greenhouse gas. Without action it is projected to increase between 50% and 250% by 2050\.

With the ever-increasing global focus on sustainability and decarbonisation, the IMO targets a 50% reduction in emissions by 2050\. In parallel, marine authorities are mandating greener drive solutions, especially in closed areas such as marinas and city waterways.

Technology has a key role to play in achieving an aggressive reduction in CO2, however, the industry must evolve to adapt new technologies that increase sustainability. This is especially true for technologies that have been developed and demonstrated in other industries already, such as the automotive and motorsport sectors.

The CHAMP 2 (Clean Hybrid Alternative Marine Powertrain) project seeks to demonstrate the benefits that can be realised through clean marine propulsion systems, whilst also validating and streamlining the digital workflow used to develop them. This will allow for alternative configurations to be identified and applied in a rapid and de-risked way, and in turn to assist in catalysing the clean-up of the maritime sector. Additionally, the project will address the standardisation of supply chain input and evaluate the skills and capability gaps that need to be resolved for successful delivery.